Defining a pain phenotype that is predictive of altered central pain processing in dogs with spontaneous osteoarthritis

Technical abstract
In man it is recognised that distinct types of pain, with different underlying causes, exist. However, clinical pain in animals is still considered to be a single entity, regardless of the cause. Knowledge of different patterns of clinical pain (i.e. pain phenotypes) in animals and subsequently the relationship between pain phenotype and underlying aetiopathogenesis of pain is required to advance our understanding of pain mechanisms in animals with spontaneous disease, and to allow a mechanism-based approach to analgesic treatment. The aim of the current proposal is to investigate the relationship between pain phenotype and pain mechanisms using hip and stifle osteoarthritis (OA) in dogs as a spontaneous pain model.

The underlying aetiopathogenesis of pain in individual dogs suffering from OA will be established by determining whether there is only altered peripheral (i.e. joint) processing of pain or whether there is altered peripheral AND central (brain and spinal cord) pain processing, by measuring hindlimb nociceptive withdrawal reflexes, temporal summation and assessment of diffuse noxious inhibitory control in dogs with OA and a cohort of healthy CONTROL animals. Subsequently we will define pain phenotypes in our study population by assessing sensitivity to multiple sensory modalities to characterise altered pain sensitivity in dogs with OA relative to CONTROL animals. We will then explore and categorise pain phenotypes that are associated with altered central and/or peripheral pain processing. This proposal represents the first step in understanding the relationship between neurobiological mechanisms and pain phenotype in non-human species and will significantly improve the lifelong welfare of many dogs by: 1) Allowing rational selection of analgesic drugs that target the underlying aetiopathogenesis of the pain; and 2) Identifying clinically relevant and translational QST biomarkers that can be used to provide goal directed analgesic therapy.

Potential impact
The key beneficiaries will be 1) other academics working in chronic pain research; 2) veterinary surgeons in clinical practice; 3) owners of dogs with osteoarthritis or dogs with other chronically painful conditions 4) Pharma; both in terms of veterinary and human analgesic drug development; 5) dogs suffering from chronic pain.

1) Academics will benefit from knowledge linking pain phenotype with the underlying aetiopathogenesis of the pain in dogs. This knowledge will a) further validate the use of canine osteoarthritis as a translational pain model for osteoarthritis research; bringing the benefits associated with the study of a clinical disease model compared with the well recognized limitations of laboratory animal models of osteoarthritis; b) facilitate detection of other conditions causing chronic pain that are associated with central dysregulation of sensory processing in dogs and therefore identify other spontaneous clinical disease models for translational pain research; c) in canine research it will allow much tighter recruitment criteria to be set for studies investigating the efficacy of analgesics in dogs with chronically painful conditions, for example only cohorts of dogs with central dysregulation of sensory processing might be included in a study, thereby reducing the natural variability in the study population. This would increase the statistical power of many clinical studies and increase the robustness of the generated data in terms of its clinical applicability to dogs in pain; d) the development of novel validated quantitative sensory testing methods that can predict central dysregulation of sensory processing in dogs can also be applied to other pain studies assessing the efficacy of analgesics in chronic pain models.
2) Transfer of knowledge to veterinary surgeons about tests that are predictive of central dysregulation of sensory processing that can be applied in day to day clinical practice will allow veterinary surgeons to implement a mechanism based approach to analgesic therapy. This will improve their capability to manage pain effectively in their patients and also provide a means to monitor response to drug therapy or change in analgesic requirement / pain level over time.
3) Owners are very keen to be educated about diseases in their pet, particularly with respect to knowledge that might facilitate improved treatment. Therefore the dog owning community can also benefit from knowledge transfer about the complexity of chronically painful conditions in dogs and be trained to recognize indicators of altered pain states in their pet. Owners also benefit from improved therapeutic management on chronic pain in their own dog. Successful pain management and the resulting increased quality of life helps to maintain or restores the relationship between the owner and their pet that can deteriorate when the dog is unwell and unable to enjoy life or exercise normally.
4) The project is not expected to generate any new IP, however the support of the project by Pfizer Animal Health is an indication of the potential importance of data generated by the project to Pharma. Knowledge of the relationship between pain phenotype and pain mechanisms in dogs will be advantageous in R&D studies of analgesic drug development and drug efficacy, both in terms of development of new analgesic molecules for dogs, but also in the use of canine osteoarthritis as a spontaneous disease model. Commercially, increased knowledge about the importance of central mechanisms in chronic pain states will likely be used to guide Pharma recommendations to veterinary surgeons about analgesic drug selection and duration of therapy.
5) Dogs suffering from chronically painful conditions will benefit from implementation of analgesic strategies that result in improved pain management. This could significantly improve the lifelong welfare of dogs suffering from chronic pain and reduce early euthanasia due to inadequate pain management.